CyberQuest RPG

CyberQuest is an exciting new educational project that uses tabletop role-playing and digital storytelling to help people learn about cyber security in an engaging and accessible way.

Cyber threats are a growing challenge for individuals, businesses, and communities. But for many people, cyber security remains complex and intimidating, especially for those who are digitally excluded, lack confidence with technology, or have never seen themselves as "tech people." CyberQuest aims to change that.

The project will create a role-playing game (RPG) where players take on characters like ethical hackers, digital investigators, or cybercriminals. Together, they will work through fictional but realistic scenarios, such as phishing scams, data breaches, or ransomware attacks, and decide how to respond. Through these interactive stories, players will build critical thinking skills, learn key cyber concepts, and explore the real-world consequences of digital decisions.

CyberQuest will be delivered through both printed game materials and a digital companion app, making it suitable for schools, workplaces, and community settings. The game is designed to be inclusive and engaging for people with little or no prior technical knowledge. It is especially aimed at supporting young people, employees in small businesses, and those in underserved communities who may not have access to traditional cyber training.

The project is led by Loughborough University and builds on previous work including a Cyber Escape Room and a board game used to engage policy makers with artificial intelligence. CyberQuest will be co-designed with schools and small businesses in the East Midlands, and all materials will be made freely available for others to use, adapt, and share.

Making cyber learning fun, creative, and accessible will help expand the cyber workforce, improve digital resilience, and promote equality in access to digital skills. The project is supported by Innovate UK through the Cyber Local programme and will launch pilots in regional schools and businesses during 2025\.

More information and free resources will be published through an open-access website hosted by Loughborough University at the end of the project.